Web-based Immersive Show Homes for Expedited Sales-engagement (WISHES)

WISHES (Web-based Immersive Show Homes for Expedited Sales-engagement) is an innovative, business-focused, near-market, R&D project to develop a unique toolkit and delivery platform to design/build/host virtual showhomes: cost-effectively, at high quality and in expedited timeframes.